Kettle Companion

Kettle Companion is an assisted living product, which helps those who live apart to stay connected, by illuminating a miniature kettle in a home when a loved one activates their kettle at their home.This is signalled through a smart monitoring plug and communicated via Wi-Fi to a paired model "Kettle Companion" in the other home.

Additionally, if there is a change in pattern of use, for instance, an elderly parent has not had their habitual morning cup of tea by the usual time, the paired Kettle Companion will illuminate red. A text message alert can also be sent to the owner of the appliance, prompting them to check their loved one is well. Kettle Companion is an Internet of Things (IoT) project that utilises the very latest software and hardware techniques to deliver a simple idea reliably and affordably.